KNOWING: Framework for defining climate mitigation pathways based on understanding and integrated assessment of climate impacts, adaptation strategies and societal transformation

According to the EU’s Climate Adaptation Strategy (COM(2021) 82), “improving knowledge and managing uncertainty” is key for realising the vision of a climate neutral and climate-resilient Union, as “Climate change is having such a pervasive impact that our response to it must be systemic”. Thus, there is an urgent need for an integrated approach for an enhanced understanding of the interaction, complementarity and trade-offs between adaptation and mitigation measures, especially regarding the expected increase in region-al mean temperature, precipitation and changing soil moisture (IPCC AR6 WG I). Furthermore, this under-standing and knowledge needs to be provided to a broad audience to support local authorities in EU partner countries in developing regional programmes. KNOWING aims to develop a modelling framework to help understand and quantify the interactions between impacts and risks of climate change, mitigation pathways and adaptation strategies. The framework will be used to assess thAdvancing climate science and further broadening and deepening the knowledge base is essential to inform the societal transition towards a climate neutral and climate resilient society by 2050, as well as towards a more ambitious greenhouse gas reduction target by 2030. There is a need for research that furthers our understanding of past, present and expected future changes in climate and its implications on ecosystems and society, closing knowledge gaps, and develops the tools that support policy coherence and the implementation of effective mitigation and adaptation solutions. Currently, there is a lack of knowledge of the Earth system and the ability to predict and project its changes under different natural and socio-economic drivers, especially regarding complex interrelations, rebound effects and behavioural aspects. Therefore, a holistic, system-aware and behaviour centred approach is needed to identify and implement realistic and effective climate mitigation pathways.